Infant Wearable Technology

This project will develop a monitoring system which can be worn by infants of less than 12 months and used at home by patients. By measuring things such as temperature, movement, heartrate and blood oxygen levels and transmitting this information to doctors and nurses in the hosptial, we will create a system which will allow the NHS to monitor the wellbeing of infants more efficiently. This will mean sick babies can live at home with their parents, babies at risk of infection or neglect can be quickly identified and attended to by doctors, parents can be reassured that their babies are well - reducing the demand on GPs and A&E departments. The key to the success of this project is not the technology (which is commonplace) but ensuring that the needs of patients, parents and hospital staff are properly understood and that the designs we produce are tested by them. We, therefore, intend to research user needs, design and build prototypes which users can try out, creating evidence for the usability and effectiveness of our solution.